Mustafa Jan-e-Rahmat Pe Lakhon Salam of Imam Ahmad Raza Khan (1856-1921 CE): A Commentary on the Poem's Historical and Theological Value

I will research the poem by: 1) developing an accurate and accessible English translation for a modern literary readership; and 2) providing a critical commentary to answer:

"What significance did the poem hold as a devotional text and a manifesto of creed during a period where the Ahl-e-Sunnat's beliefs were challenged by other reform movements?"